Grab

The problem: UK SME eateries, coffee shops and bars are under pressure to reduce costs and
compete with global chains but are forced into paying high transaction fees and lack the
market awareness needed to increase footfall.
The idea: Grab will develop a unique, secure smartphone ordering and digital payment
platform with sophisticated analytic capabilities and zero transaction fees.
How project will address the problem: This project will prove the concept and potential
Return on Investment of the innovative Grab platform, including its world-leading
synchronisation capability.